IP Application for Hoi Jan 2014

Manufacture and development of innovative clerical clothing. These designs have proven to have a demand aound the world.

Now expertise is needed in the area of Interlectual Property to protect the designs before full product launch.

Following IP expertise input high value mass production manufacturing would take place.